Expressive Speech Synthesis

Speech synthesis technology has made remarkable progress in generating human-like speech from text inputs. However, human communication extends beyond merely the correct arrangement of words and grammar. For example, you can identify who is speaking from speech without extra hints at the beginning of each utterance, and you can also feel their emotion without them telling you about it.

Current speech synthesis technology, while being able to produce speech that sounds like people, often struggles with the subtleties that characterise natural human speech. These include properties such as intonation, emphasis, and timing, which convey emotions and intent, or speaker characteristics that are distinct from person to person, such as voice texture, pitch, accents, and speech quirks. Some recent systems allow the customisation of speech by accepting a specific age and emotion instruction or accepting a short clip of speech as a styling example. However, more nuanced modelling and controlling is still a challenging area that needs further development.

This research aims to push the boundaries of expressive speech synthesis by researching and developing novel approaches that go beyond conveying information but infuse synthesised speech with genuine emotions, theatrics, and human quirks like laughter, grunts, pauses, and filler words. The outcome of this project will potentially reshape human-computer interaction and bring synthesised speech closer to the intricacies of genuine human conversation and have the potential to impact various domains, including entertainment, virtual assistants, education, and communication aids.